HealthIntelAct - Actionable Performance Intelligence towards Health and Care Systems for People, Planet, and Prosperity

There is an urgent need to improve health and care systems in a way that health inequalities are reduced, health professionals are better protected, and financial & environmental waste are minimised. To do so, actionable health performance intelligence has to be available to and used by all relevant decision-makers in the system. CONSORTIUM: In this Industrial Doctorate, health and care system decision-makers (policymakers, purchasers, managers, health professionals, patients and citizens) join forces with scientific experts from a wide array of disciplines (e.g. data science, clinical science, systems science, planetary health, health economics, citizen science). AIM: By training a next generation of professionals that leverage existing data across society to co-create actionable performance intelligence with users, HealthIntelAct aims to empower decision-makers to strengthen health and care systems' positive impact on people, planet, and prosperity. WORKPLAN: Via training-through-research and co-creation with different sectors, 15 PhD fellows will develop new methods to measure health and care systems' people-centredness, environmental sustainability, and impact on prosperity. They will develop tools to improve the interpretation of health data and embedding of intelligence in governance, and develop strategies to apply intelligence in decision-making processes. Finally, they will develop instruments to evaluate the use of healthcare performance intelligence in practice. IMPACT: The actionable performance intelligence developed during the project has large potential to lead to improved health equity and access to care, improved worker satisfaction, and reduced financial and environmental waste in health and care systems. After HealthIntelAct, our fellows will be well positioned to pursue careers in academia (health services research, data science), government (health policy), healthcare (quality assurance), and commercial business (IT, data analysis).